The Railways and the Making of Upland Britain: The Lifecycle of an Envirotechnical Regime

Railways have played an integral role in the production of Britain's upland landscapes. They were the keystone of a envirotechnical regime and important agents of social, cultural and environmental change, proving vital to processes of industrialisation and settlement. Their subsequent dismantling and re-use - and sometimes revival - make their long afterlives important vectors for processes of post-industrial transformation. This history has yet to be written. This project will seek to redress this historical elision and will help the NRM establish a stronger narrative about the crucial role railways have played in the production of some of the UK's most valued landscapes.